FLOURISH

Connected and autonomous vehicles will play a significant role in a future transport system and unlock

enormous social benefits at the same time. FLOURISH looks to enable the delivery of many of these benefits by

helping to ensure that connected and autonomous vehicle are developed with the user in mind and are

technically secure, trustworthy and private. Using older people and others with assisted living needs as an

exemplar to develop an understanding of the diverse needs of a particular user group, FLOURISH will develop

innovative products, processes and services that are directly transferrable to the wider community. FLOURISH

will expand existing physical and virtual vehicle test capability and help deliver up to 10,000 jobs through the

establishment of the Bristol City-Region as a world class independent test facility for connected and

autonomous vehicles.